University of Nottingham and B & M Longworth (Edgworth) Limited - AKT3 2024

To demonstrate the capacity of novel pressolysis based technologies to be utilised for the of recycling of the world's most abundant and complex waste garments, into valuable synthetic and bio-based feedstocks, for return to a circular economy.